University of Cambridge and Alphasense Limited

To transfer a recent University of Cambridge advance in nanobio-inspired design to produce world leading gas sensors for industrial safety and the rapidly emerging air quality network market.